Seed microbiome engineering: a route to sustainable agriculture

Plant seeds are hosts to a diverse community of microorganisms, some of which are present within the seed tissues (endophytes) and others restricted to their surface (epiphytes). These microorganisms have evolved alongside their plant hosts and can be beneficial to the developing plant. In many cases specific plant-microbe associations have been shown to improve germination and establishment in the field as well as enhancing biotic and abiotic stress tolerance.
Commercial seed production systems and practices, however, generally involve steps to 'clean' the harvested seeds (e.g. using hot water treatments, or application of disinfectants). Although these steps are critical for eliminating key pathogenic microorganisms, they also eliminate potentially beneficial seed epiphytes too, making the developing plants more dependent on fertilizers and pesticides, and potentially more vulnerable to unfavourable environmental conditions. Harnessing the power of seed microbial communities to enhance seed germination and ensure vigorous early establishment could reduce the need for agrochemical inputs in agricultural systems, leading to a more sustainable food production.
The Aim of this project is to understand the role of seed microbial communities in enhancing germination and establishment of parsnip seeds and develop an 'enhanced microbiome' application for improved performance in the field.
Parsnip has been selected as an understudied crop of economic importance for the UK and the project's industrial partner.
The project will be delivered through four specific objectives:
Objective 1. Assessment of the diversity and abundance of bacteria and fungi present on the seed coat (epiphytes) and internal tissues (endophytes) of parsnip seeds using next generation sequencing technologies.
Objective 2. Evaluation of the effect of single microorganism applications on the germination and establishment of parsnip under favourable and water limiting conditions.
Objective 3. Evaluation of the effect of microorganism combinations on the germination and establishment of parsnip.
Objective 4. Testing of 'enhanced microbiome' seed applications under field conditions.